Low Noise MMIC Amplifier for radar Applications

Low Noise Amplifier (LNA) are a key component in Radar and communication applications and their response to the received signal is a key parameter in addition to gain and noise figure. In this project the student will conduct a PhD project supported by Leonardo UK https://www.leonardo.com/en/home , world leading companies in the field of radars technology. The project will be based in the exciting new RF GaN technology and will aim to design, fabricate, and investigate active and passive devices performance and build and test an Integrated Monolithic Microwave Circuit (MMIC) LNA. The evaluation of RF pulse overload recovery behaviour as this is a key issue preventing wider adoption of GaN for LNA applications, will also be a key element in this research application focused project. During this study, the student will investigate different device structure, layout, new fabrication technology modules and MMIC LNA targeting performance to enhance radar response and signal to noise ratio performance. The student will be using a standard industry design software and conduct RF GaN fabrication at Cardiff University ICS TRH cleanroom. Proposed items could be investigated in this project

Epi layer with different barrier thickness

Epi layer with different buffer

Different passivation technology

Different device isolation technology

Different ohmic technology

Device geometry layout

MMIC vertical stack technology

MMIC design methodology

Evaluation of RF pulse overload recovery behaviour